Fire-retardant bioresins for sustainable aicraft interiors (BioAir)

The objective of the BioAir project is to develop bioresin based composites for application in aircraft interior components. Currently, these industries use phenolic resin that are known to be toxic and have severe health hazards to operators. The new composites with bioresin will provide social and environmental benefits.